Mix and match - a modular approach to session-typed functional programming

This proposal aims to develop the theory and implementation of MGV - a modular functional calculus with session types. To achieve this, the student will investigate techniques for the modular composition of core GV properties and present GV extensions as well as new features not currently considered in the state-of-the-art. MGV will allow for a mix-and-match of modular properties and features, such as asynchrony, recursion, priorities and channel sharing. On the implementation side, the student will build MGV in a usable and robust way, ensuring the usability and dissemination of such work by implementing MGV in Rust.